Addressing Hallucinations in Generative Language Models

Advances in Deep Learning have made Generative Language Models (GLMs) a potential game-changer for customer service, as well as other commercial applications. These models can generate natural interactions without explicit instructions or manual data, unlike current conversational Artificial Intelligence (cAI) systems.

However, this technology carries the risk of incorrect or fabricated answers, known as "hallucinations" which can undermine customer trust and harm a company's reputation.

In this feasibility study, we will build a consortium that will research and assess which technologies could be utilized to properly address hallucinations generated by GLMs.

This project fits Algomo perfectly, as it improves upon our core product, a cAI platform, and addresses the market need for trustworthy and reliable generative cAI.

By developing a technology that effectively addresses hallucinations, we will increase trust and confidence in the outputs of GLMs, ultimately accelerating their commercial adoption not only for customer service but also for a variety of other use-cases.